PhD in Transitional DeCarbonisation Scenario Modelling for Value Chain Emissions Mitigation (TransCarb)

The candidate was interviewed by a 3-panel member on the 11th of October 2024. The candidate was asked a range of questions ranging from academic/technical to general questions regarding the PhD process and the topic under investigation. The candidate demonstrated high-level motivation, displayed a profound understanding of the PhD process and the research topic under investigation. Her passion and excitement for research are unparalleled. Based on her responses to interview questions, there is evidence to suggest that this is an excellent candidate. The candidate already have four publications (2 of each she is the first author) and is therefore familiar with research processes. Her data science skills, which will come handy o the project, is advanced and she is open to learning new tools. Overall, this is a top-quality candidate who is expected to deliver the technical objectives of the PhD within time and cost constraints.